Landscape Perspectives of the Indian Rural: ecological and place-sensibilities in the forest villages of a monsoon biome, The Western Ghats mountains

Indigenous cultural landscapes are often understood and represented through colonial/dominant knowledge systems. My research challenges this by reframing such environments as holistic cultural-ecological 'biomes'. I will look at how Kanikkarans, an originally peripatetic community of the monsoon-forest-mountain biome of the Western Ghats, India - now forcibly settled (through colonial-era Forest Acts) - bring their wider imagination and generational knowledge to their situated spatial-practices and place-sensibilities. Transdisciplinary, and drawing out 'emic' lived experiences and lifeworlds, my research relies on landscape studies, architectural/spatial studies, and anthropology. The methods include ethnography, drawings, and field-surveys retracing on foot Kanikkaran's trajectories within the Ghats.